Establishing Mutually Beneficial Local Energy Markets (EMBLEM) Phase 2

Establishing Mutually Beneficial Local Energy Markets 2 (EMBLEM 2) will test the feasibility of peer-to-peer energy trading for the Global South in two novel ways. The first P2P market is an evolving standalone DC nanogrid for rural off-grid areas that can grow as and when end users choose to invest in new generation, storage and demand appliances. The second P2P market is AC on-grid urban and peri-urban locations where there are significant network constraints and the cost of adding renewable energy is unaffordable. EMBLEM integrates cutting-edge UK innovations from Scene Connect, Swanbarton and Connected Energy Technologies and is supported by international partners Dassy Enterprise and GhamPower in Rwanda and Nepal, respectively. This product will disrupt current energy markets by increasing the viability of small-scale renewable energy installations, and the ability of AC and DC electrical grids to incorporate them. The Global South will benefit most from the resultant technology.